Green - Py

BioExtractions Wales Ltd (BEW) is a Welsh based SME company specialising in the isolation of target compounds from complex mixtures typically bio-based mixtures.

Pyrethrum is the most important global plant-based pesticide. It was a major income source for smallholders in east Africa and is increasingly important as availability of synthetic products becomes restricted and growing interest in organic production could drive its renaissance.

Kenya is making significant efforts to re-vitalise its Pyrethrum production industry. However, growing Pyrethrum can only benefit Kenyan growers -- if there is market for the final product.

Cote d'Ivoire is the largest country producer of coco beans, producing and exporting over a third of the cocoa beans globally for the production chocolate and related products. The crop accounts for a large proportion of Cote d'Ivoire foreign currency income. Cote d'Ivoire is home to International Cocoa Organisation (ICCO). There have been concerns raised about Cote d'Ivoire cocoa production in terms of environmental impacts (habitat, etc) and the occurrence of pesticide residues in chocolate products.

To address the challenge of pesticide use we will seek to undertake a Global Cooperation Feasibility study deliver to establish and develop international networks from across both Kenya and Cote D'Ivoire with which to underpin the development work necessary to develop a completely new supply chain for Kenyan produced Pyrethrum. To ensure this is embedded with the national agricultural programmes we will work in cooperation with Cote d'Ivoire National centre for Agricultural research (CNRA) based in Abidjan.